Understanding Society Waves 6 to 8

Understanding Society, the UK Household Longitudinal Study, follows individuals over time, regularly collecting data about each sample individual and his or her household. The study will provide information on both change at the individual level and how it relates to household change. Such panels have provided a major resource for understanding key issues which face societies around the world. They provide unique information on the persistence of such states as child poverty or disability, on factors which influence key life transitions, such as marriage and divorce, and they provide information on the effects of earlier life circumstances on later outcomes. They also support research relevant to the formation and evaluation of policy and they enable improved and more reliable analytical techniques. Cross-sectional data, based on only a single observation of each individual cannot achieve these aims. It addresses new and emerging research issues, such as the environmental impacts of household behaviour, health related behaviours or emerging diversity in UK society

Fieldwork for the study started in 2008 with the Innovation Panel, which aims to improve methods of collecting survey data, and the main panel which began in 2009. This bid covers data collection for wave 6 to 8 and a range of other activities to develop methodology and to support users and promote it to a range of audiences.

Understanding Society is based on a very large sample size, representing all ages and all aspects of UK society, and structured to capture information about individuals in their household context and its changes. The target sample, 40,000 households, provides a unique opportunity to explore issues for which other longitudinal surveys are too small to support effective research. The diversity of UK society is also captured by the inclusion of an ethnic minority boost sample.

It involves annual interviews to capture the short term dynamics of social processes, observing the timing and duration of events close to the point at which they occur. Also critical to the vision is the intention to carry on for the long term so as to capture life course and intergenerational transmission processes.

The substantive content, collected both by questionnaire and by other means, is multi-purpose and multi-topic, supporting a wide range of research agendas. Two areas of emphasis are support for ethnicity research and development of a biosocial survey exploring the relationships between individual behaviour, individual biological characteristics and social environment. Data will be collected directly from respondents and linked from external sources. Selection of content is based on widespread consultation with the academic and research user communities.

Innovation and methodological development are key. It is a crucial test bed for the development of new scientific knowledge and will give momentum to development of new methodological tools. A programme of research on collection and analysis methods will make Understanding Society a catalyst for wider improvements in the practice of social science research.

Our plan of activities is based around the major stages in the development and dissemination of a survey: specification of content, development on all aspects of the study design, collection of data to the highest standards, preparing, enhancing and documenting data for release, support for users in the most appropriate uses of the data and promotion of the study to ensure maximum impact. Core activities for this period include: development of collection by web interviews; extending the range of administrative data linked to the study; and promoting the use of the study amongst researchers, including the health and biological measures.

This proposal is based on the experience of the team at Essex, Warwick and the Institute of Education which have successfully delivered the study through its first five years.

Potential impact
Non-academic beneficiaries of the Study will include a vast range of organisations and individuals, operating at several levels. More details can be found in the ESRC's Stakeholder Matrix. Key groups include:
- Government researchers and policy makers. The data will support important research in a broad and diverse set of policy areas. In many cases the unique features of the Study design will provide new insights into issues about which very little is known, so the likely impact is enormous. Key policy areas where important impacts are expected include the responsibilities of DH, DWP, DCMS, DfE, DECC, DEFRA, DfT, DCLG, MoJ, Home Office and BIS.
- Government executive agencies, non-departmental public bodies, parliamentary select committees and quangos. Many will be direct consumers of the Study findings, e.g. the Food and Environment Research Agency, the Low Pay Commission, the Homes and Communities Agency, the Centre for Economic and Social Inclusion, the Environmental Audit Committee.
- EU policy-makers and the international policy research community. In many areas findings will be relevant to other countries, either directly,if generalisability can be assumed, or indirectly by inspiring new lines of thought and international comparative investigation. We anticipate very considerable international impact.
- Local government officers and councillors and the Local Government Association. County, borough and unitary authorities in the UK are responsible for a number of services that are addressed by the Study - such as social housing, social care, education, policing, recreation and recycling - and have influence over several others through local development frameworks, transport plans, and planning decisions.
- NGOs, think tanks, charities and independent and private research organisations. Many organisations of this type, such as the New Economics Foundation, the Institute for Public Policy Research, Age UK, the Transport Research Laboratory, the Child Poverty Action Group, and Demos will find Study findings informative.
- Political parties. The relevance of the Study to policy at all levels (European, UK, local authority) means that interest can be expected from parties developing policies and manifestos.
- Private sector businesses. Findings regarding a range of aspects of individual behaviour and decision making will be relevant to production, retail and the provision of services. The findings could have implications for advertising, production and location strategies. Product design, eg development of new insurance products is also a potential area of application.
- Survey organisations and commissioners of surveys. The methodological development and research integral to the Study should influence all bodies with a stake in designing and carrying out surveys, in the UK but internationally.
- General public. Members of the general public will have an interest in Study findings. We expect findings to be reported in news media and to stimulate public debate.
- Society as a whole. As the Study positively influences policy in these areas, society as a whole will benefit through improved quality of life. This could occur via several channels, such as improved public health, better employment conditions, a fairer state benefit system, reduction in inequality, better social support, better-targetted childcare provision, and improved transportation options.
The direct impacts on many of these beneficiaries could be rapid. Campaigning organisations and special interest groups can adapt their messaging and strategies quickly, once convinced of the need to do so. Impacts on policy debates could similarly be rapid, though impacts on policy itself will take longer to filter through the review and revision process. The indirect impacts on society as a whole (via the effect of research influence on policy and practice) will accrue only in the long-term, perhaps after decades, and even then often difficult to measure.